Regulatory Standards for Automated Product Manufacture, Review and Release

The UK Science and Technology Framework, describes the value to be gained through the development and delivery of a pro-innovation, agile system of standards and regulations to facilitate widespread commercial science and technology applications across UK research, development and high tech manufacturing. This project seeks to support those objectives and establish a network able to define and support future standards for digitalisation of regulatory data required for automated manufacture, product review and quality assured release of medicines. The outcomes proposed will benefit industry, the economy, healthcare and patients by increasing productivity, driving efficiencies and reducing waste and costs.

Setting new standards and regulatory frameworks will support a reduces risk and the reliance on human workflows and decision-steps, which create potential for error. Automated data analysis and calculation is key to reduce failures in quality review and release, but this will require industry collaboration to deliver the right regulatory endorsed standards and guidelines to reduce entry-risk for those adopting and implementing digitalisation approaches. New medicine development is enabled through digitalisation and new standards complement the development/adoption of new medicines improving healthcare outcomes for all.

Developing the consortia to drive the outcomes described and realise manufacturing industry and patient benefits across the UK is the key outcome of the proposal with reduced barriers to entry for digitalisation adoptions helping to pave the way to digitalisation achieved though a collaborative industry needs centred approach including:

1. Wide industry consultation over GMP and regulatory data standards
2. Regulator collaboration to provide guidance's to support and realise the benefits of automated review over current traditional manual-human expert review.
3. Agreed approaches to standardisation and regulation of industry sponsored data sharing across bespoke architectures and diverse datasets.